The University of Manchester - Equipment Account

It has long been true that our ability to 'see' has progressed hand in hand with our understanding of the world, from our understanding of the very distant (first telescopes to Hubble and the array telescopes) to the very minute (first microscopes to the high performance electron microscopes). X-ray tomography opens up not just 3D imaging but temporal changes too. While X-ray imaging is advancing towards 10nm resolution at synchrotrons and we can image at 50nm in the lab., for engineering materials resolution is not an end in itself. We need to be able to image at the scales that control damage nucleation while at the same time having samples large enough to be of engineering relevance. For example, in many cases samples need to be of millimetre, or larger dimensions, for crack behaviour to be representative of practical behaviours (e.g. R-curve response), but the toughening mechanisms operate at the micron scale. This capital equipment project focuses precisely on this spatial regime, enabling us to follow sub-micron microstructure evolution processes in 3D at timescales of tens of minutes in the lab.

The new 3D x-ray imager will enable us to achieve a step jump in our ability to follow degradation and repair processes over time (4D), including:
- Self-repairing ceramics and polymer composites
- Crack growth in tough hierarchical biomaterials and bio-inspired structures
- Coating evolution and sub-surface failure
- Charging and discharging of batteries and fuel cells.
These applications are important for lighter weight transport, producing energy more efficiently through higher enginer operating temperatures, and the move towards a more electric (lower CO2) economy.

Besides these specific studies the equipment will be made available to Uk academics 40% time (>240 days over 3 years). This will allow the improved imaging capability relative to what is already available in the Uk to be applied to a vefy wide range of appplications, from civil engineering through to food science, from device materials through to new bio-scafolds.

Potential impact
The project is closely aligned to EPSRC and technology strategy board strategy.

In Composites: it will be supporting the Centre for Innovative Manufacturing in Composites (Bristol, Nottingham, Cranfield, Manchester), The National Composites Centre (Bristol, TSB) the Composite Certification and Evaluation Centre (Manchester) through impact damage mapping in composites, defects in 3D woven composites and finally the study of self-healing composites with the Creativity in Composites (Bristol) EPSRC programme grant. The Nuclear Advanced Manufacturing research Centre (Sheffield/ Manchester) and the Rolls Royce UTC in Nuclear materials, The Research centre for Radwaste and Nuclear decommissioning by looking at degradation of stainless steels, the structure and failure of concrete, the structure of graphite and the structure of fuel pellets.

With regard to energy: we are supporting activities looking at fuel cells and batteries (with Shearing UCL and Brandon, Imperial) linking up with the Imaging activity at the Research complex at Harwell (P/I02249X/1) to provide both synchrotron and lab x-ray imaging. Further we are linking with Blunt at imperial College to look at Oil extraction and CO2 sequestration in various geological materials as well as shale gas. All have the prospect of delivering significant energy and financial benefits. The project will also support the move towards greener transport: this project will be tightly linked to the Lightweight alloys Programme grant (EP/H020047/1). This will enable us to use their workshops and newsletters to disseminate our work into the aerospace industry in particular.

Tissue Regeneration: The new instrument would significantly boost our biomedical device and material development (working with imperial College and a number of small UK companies). Complementing our new synchrotron beamline (I13I at Diamond Light Source) the new machine will aid the development of both soft tissue replacements (tendons, artificial skin) and hard tissue (teeth, joints, etc).